Initiation of a novel scalable and sustainable silk biopolymer processing method

Low-energy, high-quality wet processing of sustainable polymeric materials is a key societal and economic challenge facing today’s polymer industry. Our answer is to exploit a source of natural polymer feedstocks, silk, to provide a sustainable solution to the production of engineering plastics.